Tablet Based Disinfectants to Improve Hygiene Standards and Reduce Environmental Impact

COVID-19 will cause a significant increase in the requirement for disinfectants and other biocides to be used in homes and the general workplace. Upon the removal of movement restrictions, it is essential that people in non-healthcare environments receive adequate protection from virus and other pathogens via a change in regular cleaning practices to include more effective disinfection.

Established disinfectants are generally based on 95% water. Solid based, tablet disinfection products offer the opportunity to meet increased demand whilst reducing packing weight and volume by over 50x, thereby reducing strains on transport, warehousing and costs. Our project aims to make healthcare-levels of disinfection cheaper and more accessible to users in the home and general workplace.